Demonstrating Advanced AI-Assisted Autonomous Mobile Robots for Warehousing

This project will develop a prototype of the Autonomous Mobile Robot (AMR) that was initially explored in our AI feasibility study. Featuring an advanced electric drive system, this prototype will demonstrate superior height adjustment and autonomous levelling capabilities using advanced AI systems, aimed specifically at enhancing warehousing operations.

The innovation lies in utilising disruptive technology to prototype the patented drive system developed by Cyclopic. A key motivation for this project is the continued collaboration with the award-winning CAV Lab at the University of Surrey. This partnership will extend our research to prove that advanced AI can effectively work with the wheel levelling system to autonomously balance the AMR, achieving optimal pitch and roll, thus ensuring platform stability and load safety while enhancing overall AMR stability.

The load balancing capabilities of the platform are augmented by AI sensors that constantly monitor its operation. This enhancement will maximise core fulfilment centre technologies, significantly boosting productivity and efficiency. By integrating AI into the robotic platform, we aim to develop the most effective algorithms for improving platform balance, monitoring the load to increase speed and enhance stability. The AI system will also identify the ideal loading spots on the graphical display for operator convenience.

Cyclopic has identified a critical business need and technological challenge: improving the stability of AMRs in warehouse settings. This will be addressed by prototyping the AMR in line with the digital twin simulation produced from our previous collaboration. The resulting AMR model will facilitate networking and engagement opportunities to commercialise the product.

Grant funding will support our work with the CAV-Lab, a leading UK centre for autonomous robotic research at the University of Surrey. The University will help establish the AI onboard and develop autonomy to interact with warehousing mapping and navigation systems.

The prototype will showcase the drive system utilising state-of-the-art sensors and LiDAR systems as researched by the University of Surrey, producing an AMR that efficiently navigates the factory floor, maintaining a level load bed throughout its journey from station to station.

Ultimately, this scalable drive-system project will deliver a demonstrator AMR that will be piloted in a warehouse environment, providing a safer solution for autonomous factory robots that adds value to production tasks and overcomes numerous technical barriers.

.